Cyber

Axis Electronics are keen to implement a Cyber Security policy to ensure that both company and customer data is secure. With this, we feel our customers can have peace of mind that their confidential information is safe against the prying eyes of attackers.